STFC PP Consolidated Grant - Jocelyn Monroe - move to U Oxford

This form is submitted to facilitate the move of Prof. Jocelyn Monroe to the University of Oxford. All details relating to her work can be found on grant ST/W000555/1 from which the new award will originate.